Nanoscale engineering of isolated molecular wires for nanoscale devices

The goal of this PhD project is to develop highly ordered and structurally stable molecular devices. The growth of thermally and mechanically stable molecular nanostructures is a major challenge for retaining the quantum mechanical properties of molecules in real-world and demanding environments. This is especially important in nanoelectrical devices where heat and stress can damage the molecular structure, causing device failure. This PhD project aims to overcome this challenge by developing new methods for step-by-step (atom-by-atom) on-surface synthesis of covalently stabilised molecular wires and devices. Achieving this goal will address a major outstanding challenge in translating functional molecular polymers to technologically relevant materials.